Affordable Ocean Plastic Recycling

My name is Joan, I am a founding member of Plastic@Bay, a community interest company based in NW Scotland. Our objectives are to remove plastic pollution from our beaches, and to research innovative ways to recycle and reuse marine plastic. Hundreds of tonnes of plastic pollution from the ocean washes up on the shores of the Scotland every year. Removing, sorting and cleaning this ocean plastic is costly.

We are building cheap low tech plastic processing machines to compensate for the price of sorting and cleaning ocean plastic, with the aim of making non-load bearing construction material at a competitive price. Our vision is to design Local Ocean Plastic Recycling Facility (LOPRF) that can be situated in harbours and rural coastal communities across the UK, and be capable of recycling ocean plastic onsite. The advantage of LOPRF is that they increase economic security in rural communities by tapping a local source of material, and provide local employment, and training opportunities for young people.